Ecological and coevolutionary links between plant defence and plant reproduction

As sessile organisms rooted to the ground, plants can't run away when attacked by herbivores and other parasites. Instead, they defend themselves with an array of defensive chemicals that render their leaves toxic or unpalatable. Plants also can't actively seek each other out to reproduce; instead they recruit bees, birds and butterflies to transfer their pollen, often using flowers scented with attractive chemicals. The extraordinary diversity of flowering plants is arguably most evident in these two seemingly unrelated facets of a plant's life: reproduction, exemplified by the stunning diversity in flower form and function; and defence, exemplified by the remarkable variation in toxic chemistry found in the leaves of most plant species. Because plants use their natural chemicals both to deter herbivores and attract pollinators, they must strike a balance between these functions, by deploying chemical compounds in different tissues at the appropriate time. Understanding this balance is important for understanding and protecting biodiversity, and for the management of crop species, most of which are attacked by enemies and require pollinators.

Plant defence and reproduction have been considered as separate research fields, with herbivores getting most of the credit for the evolutionary diversity of leaf defences and pollinators getting the credit for the colours and odours of flowers. Surprisingly little research has examined the links between defence and reproduction in plants, at either fundamental or applied levels, despite an enormous body of work on plant resistance traits, and despite growing concern over widespread declines in the abundance and diversity of both managed and wild pollinators, particularly bees. However, my recent research demonstrates that plant defence and reproduction may be intrinsically linked: Specific plant defence responses cause flowers to be less effectively pollinated, and specific modes of reproduction shape the types of defences that are deployed. These results suggest that, contrary to conventional wisdom, herbivores might actually impose natural selection on flower traits, while pollinators (and plant reproduction in general) might impose natural selection on leaf defences.

The goal of this research is to test these ideas, with the goal of unifying these two research fields. The project will tackle this problem by asking four complementary questions: First, how does herbivory impact pollination, and how does it thereby influence the evolution and function of flowers? Second, what is the relative importance of herbivores and pollinators for natural selection on leaf and flower traits? Third, what physiological mechanisms link leaves and flowers, and how or why do those vary among plant species? Fourth, do different modes of plant reproduction influence the evolution of herbivores? The results are predicted to reveal deep connections between two of the most prevalent species interactions in terrestrial ecosystems (herbivory and pollination), and thereby transform our understanding of plant defensive and reproductive diversity.

Potential impact
As this project is primarily fundamental, 'blue-skies' research, it is not yet possible to circumscribe the complete range of interest groups and communities that might be impacted by this work at the outset. Nevertheless, plant pollination and herbivory are widely relevant to both the public and the agricultural sector, particularly in nightshade species such as wild relatives of tomato. I anticipate three main communities of non-academic stakeholders and how they might be impacted (projected methods for reaching these groups are outlined in the pathways to impact document):

Allotment holders and home gardeners:
Many people produce a significant amount of own-grown food in their backyards and in allotments, and many are using organic techniques to do so. Awareness of the interactions between herbivores and pollinators would likely be useful to gardeners interested not only in the ecology of their allotments of gardens but also in the factors underlying the success of, e.g., their tomato or potato crops. Gardeners may be particularly keen to learn about the factors impacting pollinators and plant pollination, given highly publicised declines in native bee species and honey bees. The results of this work may help this community learn about and manage the complex ecology that underpins sustainable food production - specifically the ecosystem services they rely on.

Commercial growers/farmers:
The proposed study will elucidate how herbivory influences pollination in wild relatives of tomato. Understanding the links between herbivory and pollination may be of broader interest to the tomato industry and tomato growers. This is particularly likely in the UK, where all commercial tomatoes are produced in greenhouse systems using buzz-pollinating bumblebees. The proposed research could lead to growers having an improved understanding of pollination biology, and potentially to improved management practices and greater sustainability. I have already established links with the British Tomato Growers Association, including attending their recent annual conference (21 Sept 2017), in anticipation of this community's interest.

Breeders:
The extensive analysis of the ecological traits (e.g., floral volatile cues) and the correlations among these traits, is anticipated to yield considerable phenotypic data in wild accessions. These data are likely to be of interest to breeders seeking novel traits for improvement of cultivated relatives of the study species, e.g., cultivated tomato, Solanum lycopersicum, cultivated potato, Solanum tuberosum, and cultivated chilli, Capsicum annuum. In the case of the wild tomato species, there is the opportunity for cross breeding with cultivated tomato, creating an additional potential impact. Data will be made available to the breeding community via deposition at the Tomato Genetics Resource Centre (www.tgrc.ucdavis.edu).